LoReMi: Local Responses to Precarious Migrants: Frames, Strategies and Evolving Practices in Europe

This project aims at mapping and enhancing local strategies to address the exclusion from essential services of migrants with precarious residential status. It will explore the challenges migrants face, emphasising the particular experiences of women, the services available in some cities such as healthcare and shelter, and the rationales for them. Case studies in Cardiff, Frankfurt and Vienna, in partnership with city councils and consultation with stakeholders, will explore differing approaches to provision within contrasting legal frameworks, including collaboration between public services and civil society. The project will strengthen transnational networking and knowledge exchange, to inform and enhance future practice.